'Scottish-German Cultural Exchange'

The key aim of this project entitled 'Scottish-German Cultural Exchange' is to find exciting new insights into the cultural relationship between Scotland and Germany in the early nineteenth century. This period marks the beginnings of a significant cultural exchange between the two countries that was also influenced by the close ties between England and Hanover. \n\nUsing the unique resources of Edinburgh University Library, I will examine the manuscript letters, library correspondence and Edinburgh University Senate minutes relating to the University library's acquisition of a rare life mask of the German poet Goethe, which was once owned by the Scottish writer and essayist Thomas Carlyle. Edinburgh University also holds Carlyle's letters, records of the Phrenological Society of Edinburgh and a collection of skull casts which may be linked to the Goethe mask. Carlyle had a special interest in German literature: Faust's Curse, Goethe's Helena, Wilhelm Meister's Apprenticeship and Travels, The Nibelungen Lied, Goethe's The Tale and Novelle, and Romantic fairy tales in German Romance This study will trace the history of Thomas Carlyle's replica of Goethe's life mask. The mask went through the hands of several professors at Edinburgh University.\n\nThe second part of the project focuses on Scottish Literature in the German-speaking world. I will be researching in the Bavarian State Library in Munich, for a chapter called 'The German Language Reception of Robert Burns in the Austrian Empire'. The chapter will be published in a book called The Reception of Robert Burns in Europe, edited by Murray Pittock. Not much is known about the perception of Burns in Austria. I will investigate the political importance of dialect in Burns's poetry and the reaction to the idea of the peasant poet in the Austrian Empire. \n\nI will be continuing my research in the Bavarian State Library for the third part of the project, which focuses on 'Scots in Goettingen in the Early Nineteenth Century'. This research is related to previous work that I have completed in preparation for the publication of a book, called Goettingen University in the 1820s: British and American Experiences, co-authored with Dr Essaka Joshua (Notre Dame University, IN). The chapter examines Scots' encounters with German culture, using their travel writing, letters, and translations. The Scots were young men who studied at the University of Goettingen in the 1820s (John Murray, William Weir, and George Finlay). The aim is to establish the nature of the academic network between Scotland and Germany, and to explore the extent to which universities could facilitate the dissemination of a culture. Aspects of German cultural reception in the nineteenth century will inevitably relate to the reception of Goethe. Many students met Goethe through their contacts at the university, and several went on to translate his works. These were the earliest disseminators of German literature to the English-speaking world, and their personal narratives reveal a strong appreciation of German culture. \n\n

Potential impact
The beneficiaries of this research project are: academics, librarians, archivists and undergraduate and postgraduate students working in the following research areas: Anglo/Scottish-German Cultural Exchange, Robert Burns, Thomas Carlyle and Goethe, Goettingen University history and the relationship between German and Anglophone universities. The institutions and societies that will benefit are: Edinburgh University, Edinburgh University Library, Goettingen University, the Centre for Burns Studies in Glasgow, Anglo-German Societies in Scotland, the Goethe Institute of Glasgow, and centres for Anglo-German Studies throughout the world. Edinburgh University library will profit in particular from research into its Goethe mask; the investigation draws on specialist expertise and enhances their knowledge of its significance as a cultural object. The National Portrait Gallery of Scotland is another potential beneficiary as it has displayed masks loaned from the University of Edinburgh in the past, most notably of Sir Walter Scott and the death mask of the serial murderer William Burke of Burke and Hare infamy, complete with the markings of the noose around his neck. Potentially, this research could be used by them to professionally display the mask as a loaned piece from the library. Correspondence and discussion with the library and the gallery will be undertaken during the research phase. Full documentation of the Goethe mask's history will be of great informational value to them and would attract visitors. Students at all levels will profit from viewing this mask in a University library exhibition as an educational experience of national and local interest. A 'pilot' event in November 2010 has proved this is an attraction. Its long-term presence as an iconic image on the University of Edinburgh's German department website would draw lasting attention to its presence and the research on it. The beneficiaries of the research on Robert Burns in Austria are chiefly academics and members of the public with an interest in reading about the reputation and importance of Burns in Europe. The beneficiaries of the research on Scots in Goettingen are chiefly academics in Scotland and Germany. It is part of a book on Goettingen students that documents the early intellectual links between Britons, Americans and Germans, and reveals the effects of cultural experiences in an educational context. It has relevance to today's concept of the 'year abroad' and documents the emergence of the university study of German Literature and Language as an academic subject. It will enrich our awareness of the origins of German Studies as a discipline. \n Via publications, a future library exhibition, and a potential display in the National Gallery of Scotland, the project as a whole will contribute to the public awareness and understanding of the history of the cultural and intellectual connections between Scotland and Germany, and the reception and impact of major and minor writers and translators of the early nineteenth century. \n\n